OREGIN - Pre-Breeding Research to Support Climate Change Adaptation, and Reduction of the Environmental Footprint of Oilseed Rape

Technical abstract
The activities and deliverables from OREGIN will address specific gaps in knowledge, information and resources that have been prioritised as essential to ensuring that LINK and other projects deliver directly via crop genetic improvement. As a result, it is expected that OREGIN will contribute to significant changes in farming over the coming decade.

The primary goal of OREGIN is to provide a comprehensive, stable and reliable platform of resources and information for the exploitation of genetic diversity, to underpin pre-breeding activities. By acting as the hub for the UK OSR R&D sector, the project will enable the network of stakeholders to draw down strategic objectives to a set of crop-related themes and specific traits. The ongoing dialogue amongst the network will focus on identifying hypothesis-driven studies that enable beneficial crop traits to be dissected to a level that crop breeders can incorporate relevant alleles into breeding new varieties.

The key deliverables will take the form of a breeders and pre-breeding 'toolkit'. This requires i) genetic markers in the context of reference linkage maps; ii) a defined range of germplasm representing significant, useful allelic variation; iii) information to place these resources in context of trait variation amenable to breeding selection. This will be achieved via the following objectives:

1.Maintain and develop OREGIN seed and pathogen genetic resources, and enable resolution and introgression of useful variation

2.Quantify and characterise genetic variation for key traits

3.Delivering the pre-breeding toolkit: provision of integrated information to maximise utilisation of genetic diversity